Genomic capture to combat the antimicrobial resistance crisis

Antimicrobial resistance is a significant and growing threat to healthcare systems. ?1.2Mn people die from drug-resistant infections every year, rising to 10Mn by 2050\. Resistance exists against all major antibiotic classes and no new classes have reached the clinic in 30 years. New drugs against deadly pathogens are needed now to ensure these infections remain treatable into the future.

80% of antibiotics derive from the 1% of microbes that can readily be cultured in the laboratory. The remaining 99% unculturable microbes are a vast bioresource producing an estimated 95,000 new compound classes.

At Bactobio, we use breakthrough technologies in next-generation sequencing, engineering biology and machine learning to culture novel microbes and identify new antibiotics. We have unique access to ?2,200 species (5% of bacterial species ever cultured), ?100 of which produce antibiotics against _Acinetobacter baumannii_: one of three WHO critical AMR pathogens responsible for ?1Mn cases and ?400k deaths annually.

To fully characterise these new antibiotics, we need to identify and extract the DNA responsible for their production. Identifying and capturing this DNA is a significant bottleneck to our antibiotic discovery.

In this project, we will develop and apply an automated genomic DNA (gDNA) capture system to rapidly mine hit species for new antibiotic-producing biosynthetic gene clusters. This will boost our production throughput by 5-10X, while also allowing us to capture larger gene clusters that would otherwise be difficult/impossible to express in heterologous hosts.